A novel approach to improve the repair of injured peripheral nerves

Peripheral nerves connect our tissues and organs to the Central Nervous System (CNS) and are important for movement, our senses and much of the unconscious control of many of our organs. Unlike, the CNS, the Peripheral Nervous System (PNS) is capable of regeneration following injury. This is why movement can be re-established in a reconnected amputated limb, whereas injuries affecting the CNS, such as spinal damage are much less likely to repair. Despite the intrinsic ability of peripheral nerves to repair, the process is not perfect. Following severe injuries, grafts are needed to bridge the region of damage but these have limitations and there is a huge impetus to develop improved artificial grafts. Moreover, following even minor nerve damage, aberrant regeneration can occur which often fails to resolve and can result in the development of pain. Understanding the physiological mechanisms by which peripheral nerves can regenerate following injury should enable improvements in the treatment of severe nerve injuries, provide strategies for the treatment of neuropathic pain and perhaps provide insight into how to improve repair of the CNS.
Following the breakage of a nerve, the nerve cells degenerate downstream of the injury separating the nerve cells from their target tissues. The regeneration process therefore requires the regrowth of the nerve cells back to their targets. We have shown that at the site of injury this process is enabled by another cell type, Schwann cells, which are the major glial cell type of the PNS. These cells migrate as cords across the injury site and take the regrowing nerve cells along with them on their surface. Inflammatory cells accumulate at the injury site and we have discovered that these cells secrete a factor that stimulates Schwann cell migration. The identification of this previously unknown Schwann cell chemotactic factor has important implications as it may be beneficial in stimulating Schwann cell migration and hence nerve cell regrowth in artificial grafts. Moreover, inhibition of this factor may attenuate the aberrant nerve regeneration associated with pain.
The aim of this proposal is to test, using in vivo models, whether the identification of a potent Schwann cell chemotactic factor will result in therapeutic benefits. To test this we will do the following:
1. Test the ability of this factor to improve nerve regeneration in artificial grafts.
2. Test the effects of inhibiting the chemotactic factor to determine its potential as a therapeutic target for the treatment of aberrant regeneration.
3. To characterise the inflammatory cells responsible for the secretion of the Schwann cell chemotactic factor.

The completion of this study should determine the therapeutic potential of using this Schwann cell chemotactic factor to improve nerve repair and/or as a novel drug target to resolve the aberrant nerve regeneration associated with pain. If successful, partners will be sought to take these findings towards the clinic.

Technical abstract
Peripheral nerves, unlike their CNS counterparts, are capable of extensive regeneration following an injury. Despite this intrinsic capacity to regenerate, the repair of damaged peripheral nerves remains a major clinical problem. This is due to two main reasons: failure to regenerate when the degree of damage is too severe and aberrant regeneration that can result in pain. We have recently characterised the complex multicellular response by which peripheral nerves regenerate and found a major role for Schwann cells, the main glial cell of the PNS, in this process. In important findings, with implications for future therapeutic approaches, we found that the collective migration of Schwann cells as cords along a polarised newly-formed vasculature was the mechanism by which regrowing neurons could cross the injury site. In unpublished but patented findings, we have now identified the Schwann cell chemotactic factor that is secreted by macrophages within the wound site. The aim of this proposal is to determine the therapeutic potential of using this factor to improve the repair of serious nerve injuries and to address its potential as a target for the treatment of neuropathic pain. To address these aims we will do the following:
1. Using artificial conduits that mimic the environment of a regenerating nerve, we will test the potential of this factor to improve the efficiency of nerve regeneration following a serious injury.
2. Using a combination of 3D imaging approaches, genetic knock-out mouse studies and inhibitor experiments, we will determine the role of this Schwann cell chemotactic factor in the normal regeneration process.
3. Building on the recent advances in macrophage biology, we will use mouse models and molecular approaches to characterise the macrophages responsible for initiating the regenerative response.

Potential impact
The impact of our findings is potentially very high.
- We have identified the Schwann cell chemotactic factor, that is released at the wound site of damaged nerves. Following on from our findings that Schwann cell migration is critical for nerve regeneration it is highly likely that this factor is important and will have therapeutic potential.
- The work described in this proposal will determine both the role of this Schwann cell chemotactic factor in the normal regenerative process and also will determine its potential to improve nerve regeneration using artificial conduits, as an initial and quantifiable approach.
- Using knock-out mice and inhibitor studies we should determine whether this factor is a potential target for the treatment of some types of neuropathic pain.
- We will use and develop a number of innovative microscopy technologies relevant for the study of complex mammalian tissues. These include the use and development of advanced microscopy techniques such as light sheet microscopy coupled with CLARITY techniques to visualise deep into mammalian tissues. The development of these microscopy techniques for tissues will be of use to other groups at the MRC LMCB and the broader scientific community.
- We will assess the potential of microfabrication technologies to mimic aspects of the environment of the nerve. Initiating these studies is likely to lead to multiple further projects using these novel approaches.
- The research described here will facilitate collaborations with researchers interested in nerve damage, tissue engineering, regenerative biology, surgery, macrophage biology, neuropathies, cancer, diabetes and tissue imaging and analysis.
- Impact on increasing public awareness and understanding of science will be achieved through a host of initiatives, that will include press release through the UCL press office, participation in workshops aimed at lay audience and to open days organised by the MRC LMCB and UCL.
- The commercialisation and exploitation of scientific discoveries generated by the research described in this application are a priority. The initial findings have been patented by UCL and further findings will be added to this application if appropriate. Upon the determination of therapeutic potential based on the results of this proposed study, I will contact the UCL business office and MRCT to further explore potential sources of funding, industrial partners and to protect the commercialisation of the discovery.
- Impact on patients affected and the public at risk of developing relevant disorders. Nerve damage is a significant medical problem and we are excited by the therapeutic potential of this Schwann cell chemotactic factor. As we have shown that Schwann cell migration is critical for the natural nerve regenerative process, the identification of this factor has important clinical implications, in particular for improving the efficiency of artificial nerve conduits. Moreover, aberrant nerve regeneration can result in nerve pain, a substantial medical problem. We therefore also aim to determine the therapeutic potential for inhibiting MIP-1a for the treatment of certain types of neuropathic pain. The potential impact of this project for patients is therefore large considering the scale of the medical problem. The aim of this proposal is to assess this potential and, if promising, to find partners to move this research towards the clinic.